University of Northumbria at Newcastle and Tridonic UK Limited KTP 24_25 R3

To develop a novel Photo-Voltaic powered efficient outdoor lighting system with advanced battery management and optimised maximum power point tracking algorithm.